Rimota Phase 2

Rimota is a small device that will connect to a user's existing telephone line, bringing
enterprise-grade call features to analogue landlines simply and inexpensively for the first time.
Rimota is aimed at small businesses and consumers who want advanced call features without
the expense or upheaval of installing an enterprise system.
Having established the market for Rimota and produced a conceptual prototype, this second
phase of Rimota’s development entails the design, production and trial of an operational beta
prototype.